SESAR3 ATM Master Planning and Monitoring (AMPLE3)

The Master Planning and Monitoring project (so called AMPLE3 ) is to support the SESAR3 Joint Undertaking (S3JU) in planning and reporting on deployment activities in deployment (covering both industrialisation and implementation), and when need be, to contribute to the update the European ATM MP. The project provides Content Integration (CI) service to S3JU in support of the development activities and the delivery of a coherent set of SESAR Solutions aligned at content level with the S3JU MAWP direction and ambitions declined from the European ATM MP. While earlier SESAR Programmes addressed phases A, B and C of the SESAR Vision, the SESAR 3 JU Multi Annual Work Programme (MAWP) presents the strategic Research and Innovation (R&I) roadmaps of the Digital European Sky (DES) Programme to achieve also Phase D of the SESAR Vision. The MAWP identified several Transversal Activities (TA) to make the DES Programme not just a list of disconnected projects but a coherent programme, supporting delivery of SESAR Solutions.